Chemical Vapour Impregnation as a synthesis technique for propane total oxidation catalysts

Internal combustion engines produce gaseous emissions and soot which need to be treated by an aftertreatment system. Catalysts are a key part of these systems and optimising their performance is critical to achieve stringent tailpipe targets across the world. Also, the ability to build accurate aftertreatment models reduces reliance on physical testing of systems when they are at an immature stage of development.
In order to improve both attributes, the fundamentals of how a catalyst works (i.e. its mechanism) need to be understood. To achieve this, this project will develop, then use, in-situ methods to perform mechanistic monitoring of catalysts in relevant situations (e.g. three way catalyst oxygen storage behaviour) using the cutting edge equipment available to Cardiff University.